MICA Cryo-chronobiology: how do cold-inducible chaperones maintain neural clock function under brain temperature fluctuation?

Biological clocks are fundamental to life, adapting us to predictable changes in our environment. Disruption of these clocks occurs in several brain disorders including dementia - a leading cause of death in the UK. Understanding how clocks work means that we can control them; a fresh strategy to tackle some of our most complex global health challenges.
At the molecular level, feedback loops support daily 'circadian' rhythms in cell function throughout the body. The 24-hour cycle of these rhythms is resistant to temperature variation, ensuring that cellular clocks do not speed up or slow down at different body temperatures. Remarkably however, cellular clocks synchronize to daily changes in body temperature, which means they must sense and respond to temperature shift. This 'temperature paradox' of the clockwork remains unexplained, especially for the brain where nerve cell activity produces rapid changes in brain temperature. What then keeps our brain cell clocks ticking robustly as brain temperature changes?
Circadian rhythms and responses to cold are critical cellular functions that have been retained throughout evolution. Cold-inducible chaperones (CICs) are highly active proteins at cold temperatures; they safeguard the manufacture of key cellular proteins under conditions that would normally halt protein production. CICs do this by binding to messages transcribed from the DNA in each of our cells so that these messages can be translated into proteins that are critical for cell survival, including components of the clockwork. CIC activity also cycles in a circadian manner, responding to daily changes in body temperature. I propose that CIC-clock protein interactions are critical to timekeeping in brain cells. I will test whether these interactions are required to maintain brain cell clock function as brain temperature changes.
Data from patients with brain injury show that, like body temperature, human brain temperature cycles with a 24-hour rhythm. However, brain and body temperature are not the same, and we need to know what happens in the healthy brain. In collaboration with Edinburgh Imaging, I will use a non-invasive MRI scan technique to map brain temperature in healthy volunteers at different times of the day. In parallel, I will monitor brain temperature cycles in mice remotely using radio transmitters. These experiments will establish normal human brain temperature ranges, and separate the effects of circadian and sleep-wake cycles on brain temperature rhythms.
Experiments in Cambridge will then determine the impact of CIC versus clock protein disruption on brain cell circadian rhythms under simulated brain temperature cycles. The brain cell clock will be characterized 'in a dish' by tagging CIC and clock proteins with luminescent reporters in brain cells grown from human stem cells. This will make it possible to monitor the cyclic abundance of CIC and clock proteins in real time over several days at different temperatures, and during transitions between them. CIC and clock proteins will then be manipulated so that they are trapped in different parts of the cell and can no longer interact with each other. This 'trapping' will be entirely reversible such that CIC-clock interactions can be switched on or off during temperature shifts, to see what effect this has on clock function. Finally, radio transmitter experiments will be repeated in mice carrying genetic mutations in CIC and clock proteins. This work will establish a basis for modulating CIC-clock interactions in human cellular models of dementia and other chronic brain disorders. I predict that boosting CIC activity will protect and restore clock function in vulnerable brain cells. The results could ultimately lead to new treatments for a range of disorders in which circadian rhythms are disrupted, and also new ways to manage our 'circadian health' in the modern world.

Technical abstract
Molecular clocks drive cellular circadian rhythms to run with a consistent ~24h period, despite changes in body temperature. This temperature compensation remains unexplained, especially for the brain where temperature varies with neuronal activity. Cold-inducible chaperones (CICs) regulate clock transcripts in the nucleus and are themselves circadian-regulated. I predict that CIC-clock interactions are critical to temperature-compensated neural timekeeping, and that failure of this mechanism underlies circadian disruption in chronic brain disorders. This proposal tests whether CIC-clock interactions are required to maintain neural clock function as brain temperature changes. Data from brain-injured patients, magnetic resonance spectroscopy imaging of healthy volunteers and radiotelemetry in mice will determine how brain temperature varies with circadian time. The human neural clock and its circadian proteome will be characterized in stem cell-derived neurons and glia expressing bioluminescent CIC/clock reporters, complemented by quantitative protein mass spectrometry. By inducible and conditional exogenous regulation, CIC/clock proteins will be reversibly trapped in the cytoplasm to uncouple CIC-clock interactions during temperature shift. Mechanistically this will reveal which CIC is most important to neural timekeeping, and which neural cell type is most vulnerable to CIC-clock disruption. Finally, a transgenic mouse lacking this CIC in the key cell type will be generated for radiotelemetric monitoring, alongside existing CIC and clock mutants. Together, these experiments will establish a basis for modulating CIC-clock interactions in neurodegenerative disease models. This work will deliver new tools, resources and knowledge with far-reaching applications for chrono/neurobiologists and immediate translational relevance to critical care patients. The goal is to transform molecular understanding of CIC-clock interactions into treatments for chronic brain disorders.

Potential impact
Our strategy is truly 'bedside to bench, and back again', addressing an important clinical knowledge gap, whilst answering a fundamental question about the molecular clockwork. Outcomes could impact directly on critical care patient monitoring guidelines, with potentially far-reaching, long-term impacts on brain health and society. Stakeholders who might benefit directly or indirectly from this research exist in all sectors:

(1) Commercial sector: recalibrating the neural clock with molecular cryobiology could offer timely inspiration to big pharma, promoting renewed investment in chronic brain disorders. 50% of the targets of the most widely used drugs are regulated by the clock, expanding the potential for drug repurposing and chrono-medicine. Several brain disorders are linked to circadian disruption including Alzheimer's disease and epilepsy. The Cambridge Biomedical Campus is a hub for companies that develop (AstraZeneca) or invest in (GSK) new treatments for these disorders, and biotechnology companies that generate platforms to model them (Elpis BioMed). Insights may be of interest to precision engineers (Innovia Technology) and manufacturers of 'blue screens' and wearable technology. Future spinout innovations would contribute to the economy through raising capital and creating jobs.
(2) Public goods and services: primary interest will come from NHS healthcare services (critical care, neurology and neuroimaging). Human circadian brain temperature data might reconcile conflicting outcomes of cooling trials and change the way in which patient temperature is used to guide diagnosis and targeted temperature management.
(3) Voluntary sector: there has never been a greater urgency to develop treatments for brain disorders. Health charities (Alzheimer's Research UK, Epilepsy Research UK, Wellcome Trust) and joint investment initiatives (UK Dementia Research Institute) might wish to invest in follow-on studies. Patient support networks could play a role in designing these studies.
(4) Policy-makers: by 2050, 135 million people are expected to be living with dementia; this major healthcare challenge is set to become a global economic crisis. Aside from effects on brain health, circadian disruption has a broader impact on workforce productivity. Interested parties would include governments and government-supported initiatives (The Dementia Discovery Fund), and public-private partnerships (Dementias Platform UK). Public Health England is keen to assess how light pollution impacts on human circadian health, and therefore might be interested in research that enhances understanding of the human neural clock.
(5) Wider public: patients, carers, shift workers, travellers, and computer/smartphone users. Concerns are growing about the impact of shift work on long-term health, and 'blue light' on neurodevelopment and the ageing brain.
(6) Project team: opportunities for training and acquisition of transferable skills will arise through this work. Benefits include increased employability, inspiring the next generation of researchers, facilitating procurement of follow-on funding, and ultimately strengthening the UK R&D base

SMART impact goals
(1) Securing new partnerships (collaborative agreements) for innovation, commercialization and discovery
(2) Revised guidelines for patient temperature monitoring and interpretation
(3) Engaging with health charities and patient support networks
(4) Presenting interim results to policy makers and government-supported funding bodies
(5) Effective public engagement
(6) Funding awards and research placements

References
Roenneberg T and Merrow M (2016) Curr Biol 26:R432-43
http://www.wish.org.qa/wp-content/uploads/2018/01/WISH_Dementia_Forum_Report_08.01.15_WEB.pdf
https://assets.publishing.service.gov.uk/government/uploads/system/uploads/attachment_data/file/690846/CMO_Annual_Report_2017_Health_Impacts_of_All_Pollution_what_do_we_know.pdf